The international relations of tropical storms in the Caribbean

The project context: The World Meteorological Organisation is an understudied specialised agency of the United Nations which exists to foster international cooperation at a global scale. It facilitates exchange and interaction between the meteorological and hydrological institutions of members, like the Caribbean Meteorological Organisation, to support forecasting, monitoring, early warning, assistance, capacity development and resilience building. International meteorological cooperation is essential to managing the destructive impacts of climate change, but faces emerging risks today that are poorly understood. Norms and patterns of state behaviour are transforming, international power relations are shifting, and historical inequities that underwrite unequal vulnerabilities to climate change are being recognised. Climate change is entangled with systemic changes in international relations, alongside producing climate-based risks to security and resilience. The WMO is a principal location in which the interaction between international relations and climate change may be studied.

The challenges the project addresses: Tropical storms and hurricanes in the Caribbean are expected to become more destructive as a consequence of climate change, causing significant harms to human life, infrastructure, industry and property in the small island developing states of the Caribbean Community. Caribbean States depend on international cooperation to prepare for and manage the impacts of tropical storms and hurricanes, to share resources and expertise across borders, and coordinate relief efforts. In studying the international relations of tropical storms in the Caribbean, this research project advances understanding of the challenges facing international meteorological cooperation in a changing world order, improves policy and practices of international collaboration around tropical storms and hurricanes, and supports the resilience and security of Caribbean states.

The aims and objectives of the project: 1) To study the history of how states and societies interact and co-develop in relationship to tropical storms and hurricanes in the Caribbean, so as to develop understanding of how they shaped and continue to shape international orders. 2) To map the field of international expert actors that assemble around tropical storms and hurricanes in the Caribbean, for the purpose of prediction, mitigation and response, so as to better understand how international cooperation works today. 3) To interrogate the relationship between the Caribbean Meteorological Organisation and the World Meteorological Organisation so as to better understand the risks to international cooperation in responding to climate change. 4) To document the barriers to international cooperation in prediction, mitigation and response to tropical storms and hurricanes in the Caribbean so as to produce recommendations towards improving international collaboration in a changing international order.